Micromechanical testing of irradiated nuclear fusion materials

Any future nuclear fusion power systems rely on the development of materials which can withstand some of the most extreme engineering environments. These include temperatures up to 1500oC, high fluxes of high energy neutrons and effects of gaseous elements produced by transmutation and implantation from the plasmas. Due to efforts to minimise the production of nuclear waste by such reactors the elements which may be used in structural components is limited and in many cases there is a lack of understanding of the basic deformation processes occur in ether pure materials or alloys and importantly how these are effected by temperature, radiation damage and gas content. Due to the long time periods required for neutron irradiation campaigns, plus the associated cost and difficulty of working with active materials there is a need to develop robust methods for the characterisation of irradiated materials on the microscale. There are two advantages to this. Firstly it allows the maximum data return from small volumes of neutron irradiated materials. Secondly it allows the use of heavy ion irradiation to mimic neutron damage. In this case while the damage is similar to that of neutrons and can be built up in much shorter time frames the damage is only over a few 10's of microns. This precludes the use of traditional mechanical testing methods. While the methods required for understanding micro-scale plastic deformation are well developed micro-fracture testing has lagged behind.

This project will build upon the expertise in the MFFP and Micromechanics groups on high temperature frcature testing at the micro and nano-scale. Facilities include two high temperature nanoindenters (-50oC to 950oC), high temperature microhardness (RT to 1500oC) and dedicated FIB-SEM and FEG-SEM with EBSD as well as high performance modelling stations. Both nanoindentation, micro-compression and micro-bend experiments will be used to study elastic-plastic fracture in tungsten and tungsten alloys. Understanding brittle failure of these alloys is key for the safe design of critical fusion reactor components such as the divertor. Currently diverter designs assume tungsten as the plasma facing components. However there is minimal understanding (only two previous studies-both lacking full experimental details in the published form) on the effect of irradiation damage on the brittle to ductile transition temperature in tungsten.

HR-EBSD and TKD will be used to study the dislocation deformation structures produced around the crack tips during testing and to inform crystal plasticity based finite element and discrete dislocation dynamics models. The new science will concern both the development of robust elastic-plastic fracture testing methodologies as well as a the fuller understanding of the underlying physics of deformation in tungsten and tungsten alloys both before and after heavy irradiation or gas implantation. The work will include collaboration with CCFE-UKAEA through the fusion CDT.

EPSRC theme and research area is Energy

Potential impact
Identifying a solution to the energy problem is crucial to the UK economy and quality of life. In the near term a range of renewable options must be developed, eg wind and solar, but it is unlikely that these will provide the base-load supply required. Nuclear is an option for a carbon-free base-load and, in particular, fusion energy is safe and relatively clean. If it can be achieved, fusion would bring the largest economic benefits to those countries that lead the way to build the first fusion power plants, but ultimately most people in the world will benefit from fusion in some way.
ITER, the largest international science project on Earth, will operate from 2020 to answer the final physics questions and most technology questions required to construct the first demonstration magnetic fusion energy (MFE) power plant, DEMO. We will train the ITER generation of UK fusion scientists who will have the expertise to win time on this key facility against international competition. This is crucial to build experience that will feed into the design of DEMO, ensuring the UK remains at the forefront. EU design studies for DEMO are already under way, with manufacture of prototype components likely to follow soon. There are a number of beneficiaries from this training: (1) it will benefit Culham Centre for Fusion Energy (CCFE), providing well-trained new staff to replace those retiring, keeping the UK at the forefront of fusion energy research, competitive for ITER time and leading elements of DEMO design/prototype development; (2) it will provide expertise for the growing UK industry involvement in fusion, helping to win contracts for ITER and DEMO prototype components; (3) it will ensure the UK has a cadre of fusion experts to advise Government on future directions. We expect to train 60 students in MFE, approximately balanced across plasmas, materials (relevant for IFE also, see below) and related fusion technologies.
For inertial fusion energy (IFE), NIF in the US is the most advanced device in the world, and some expected it would achieve fusion conditions, i.e. ignition. In its 2012 ignition experiments, this did not happen, but the reason why is still uncertain. The immediate need is to understand this, which requires experts to win time on international facilities (including NIF), understand why ignition did not occur and so develop a roadmap to IFE based on the new knowledge. This will benefit the UK Government by providing experts to advise on an appropriate strategy, able to compare the relative merits of IFE and MFE because of our training across both areas. If IFE proves viable, then it will need to integrate fusion technologies in a similar way to ITER and DEMO, bringing benefits to industry. We expect to train 15 students in high energy density physics (HEDP), spanning IFE and lab astrophysics; the MFE materials students' expertise is also relevant for IFE reactor design.
Expertise in HEDP is required by AWE for its science-based approach to underpinning the UK's nuclear deterrent, and is a key element of the UK's strategy to comply with the Test Ban Treaty. The new Orion laser facility at AWE can replicate the conditions in a nuclear warhead, enabling advanced computer codes to be tested. Our students will have the expertise to work with Orion, which requires skilled scientists as it establishes its programme. Also the materials and computational scientists amongst the ~60 MFE students will be of value to AWE.
We will train students in the cooler exhaust plasma of a tokamak. Similar plasma conditions are used in manufacturing industries (coatings, computer chips, etc) so we will develop a skill base that will benefit a number of such companies. Materials research for fusion is also relevant for fission. The popularity of fusion amongst students is a good way to bring outstanding students into the field, providing expertise that benefits the growing nuclear industries and supporting the Government's nuclear policy.